Electric Airshows

Our vision for the Electric Airshows project is to provide a significant technical differentiator for the company, whilst also providing a new revenue stream and a new immersive media type for the creative sector.

The key objectives for the project are to:

* Identify existing IP in the focus area and secure new IP where possible
* Undertake the development of a road-map to implement this new immersive technology
* Generate accurate costings such that we can plan to develop the technology
* Understand the market potential for the technology
* Discuss and obtain feedback from market sources, the potential for the technology

The main area of focus is that of Drone Light Shows(DLS).

We have built our business from the ground up, carrying our extensive market research to identify and procure the most suitable drone for use in the UK skies as a DLS.

We are one of only five companies to have achieved Civil Aviation Authority Operational Authorization to fly Drone Light Shows in UK Airspace. We have already provided a wide range of clients, from Goodwood House through to Alton Towers with their first integrated DLS, further increasing the appeal and technical delivery of their associated events.

Our focus for the Electric Airshows project is to undertake market scoping activities to bring in a new means of integrating the audience with their Smart Phones into the world of DLS.

We wish to deliver new content systems for the DLS, synchronously, to the audience members, irrespective of where the audience member is located.

This does two key things:

1. It gives our business an incredible differentiator
2. It allows us to create a new media form, using imagery and in-sky video content, immersing the audience, irrespective of where the audience member may be located.

This changes the game and allows event producers, artistic directors, advertisers and designers the ability to create Son-et-Lumiere's in the sky that any audience member who can see the show in the sky can now feel 100% immersed within the show using our new technologies, irrespective of their location.

This is innovative as it allows us to deliver content to a geo-spatially distributed audience.

For the first time, audiences who may not necessarily even be in the event where the DLS is performing, may now immerse themselves in the event through our newly developed technologies.